Hybrid Wind Solar Generator technology (WiST) in Nigeria

The combined impact of burning fossil fuels in traditional fossil generators is damaging to human health and the Environment.

Diffusion of these generators is responsible for approximately 1,500 deaths per year in Nigeria and increases the chances of lung cancer by 70% due to respiratory diseases from inhaling generator emissions. The cost of subsidies for power generation in off-grid areas and regions with unstable grid electricity is extremely challenging.

We will develop a new team from Eja-Ice, Kinder Energy, and Aston University to address the energy shortage in Nigeria and offer an alternative to popular fossil generators. We will leverage Kinder Energy's Hybrid-Wind- Solar Generator. Kinder Energy has developed and proved a unique Vertical Axis Hybrid Wind + Solar Turbine (WiST) technology that has numerous advantages over all other turbines as follows:

• Self-starting -- starts in a zephyr of wind without the need for energy input from the electricity grid or battery

• Omni-directional - capable of full operation in gusting and turbulent wind conditions

• Self-feathering -- the turbine has no shutdown speed, so it will continue to operate in storm conditions

• Bird and bat friendly -- does not kill wildlife

• Vibration free and virtually silent -- less than ambient wind noise

• Structurally redundant - resulting in a fail-safe design and with rotating parts encased in a stator, operational safety is also enhanced

• Radar benign -- will be seen by radar as a fixed item such as a tall building

• Suitable for rural environments -- retrofit, or new-build integration

• Will create sustainable jobs in manufacturing - under licence - further ongoing employment in maintenance and self-repair.

• Hybrid- By applying solar PV film or paint to the turbine's sun-facing surfaces, initial academic studies indicate potentially 20% more power output.

Our Technology's key priority is supporting initiatives that help to reduce the impacts of Climate Change for future generations and provide electricity where it is needed, across the developing countries of the world, as a truly Global Solution.

Eja-Ice and Kinder Energy have made GESI the centre of their projects by prioritising public engagement and educating underrepresented groups. Eja-Ice has set an example by becoming the first SME in Nigeria to register its systems with the national collateral register as movable assets, allowing women to access loans and overcome the inadequate financing barrier.